PowerBlade - Blade Compressor Concept Exploration for Power Generation Feasibility Study

10-12% of all power generated in the UK is used for compressed air. Air compressors are heavily relied upon within the Power Generation industry in many ways that impact on the energy trilemma. The Powergen industry requires reliable, efficient, low cost compressor technologies to (1) Minimise C02 emissions of the power generation operation itself (2) Avoid wasting energy that could be sold (3) Assist in making renewables a viable and reliable solution. LONTRA'S innovative and proven Blade Compressor® concept has demonstrated efficiency gains of >20% with better reliability compared to lobe compressors in wastewater treatment. This offers significant savings to the Powergen industry.

This project will explore the technical and commercial feasibility of a new version of the Blade Compressor concept to address the needs in Power Generation further advancing energy efficiency & affordability, and initial exploration for compressed air energy storage. This will be achieved through a scaled design of the Blade Compressor® concept, mathematical modelling including temperature and pressure limits.